High value graphene nanoplatalets from microwave plasma system

Cambridge Nanosystems aims to become the leading supplier of graphene flakes suitable for a
wide range of industries. The company has developed a novel process for the continuous
synthesis of graphene from microwave plasma. Unlike existing methods this process can be
easily scaled up while maintaining extremely low capital and operating costs. This is because
our system directly converts natural gas with extremely high yield and already runs at a kg/h
scale. No chemicals or catalyst are required. Together these features give an unparalleled
approached for graphene production.